Take the cameras to the animals: Film, Television and Mammal Behaviour at the London Zoo, 1955-67

In 1955, the London Zoo collaborated with Granada Television to establish its first resident TV and Film Unit. The
following year, Desmond Morris, a recent graduate from Oxford with a DPhil in Zoology, was employed to head the Unit.
Before long Morris was Curator of Mammals at the Zoo and had established the institution's first behavioural research
group. I propose to examine this confluence of ethological research in the age of Lorenz and Tinbergen and natural
history broadcasting at the dawn of independent television in Britain. My research explores how new visual technologies
became research tools in the study of mammal behaviour and how the resulting footage and knowledge travelled through
diverse audiences and media, and were transformed in the process.